Innovative Medium Power Electric Thrust utilisation System (IMPETuS)

Project IMPETuS will be a collaborative research programme leading to TRL 6 demonstration of a scalable, modular, power-dense electric propulsion motor drive system (MDS) aimed at hybrid/electric aircraft propulsion applications. The powertrain will be designed using innovative technologies for optimised thermal and electrical performance, advanced materials and manufacturing methods. The project will consider safety and certification standards for electric propulsion and develop functional requirements for an electric/hybrid powertrain derived from potential end customers' specifications. The project aims to position the UK supply chain for future platforms with electric/hybrid powertrains aimed at small to large hybrid aircrafts like helicopters/regional through to large commercial aircraft including Next Generation Single Aisle (NGSA). The partners along with the advisory board will aim to shape the programme to grow a UK supply chain for future hybrid/electric propulsion platforms.